Electrons in superconductors and other quantum states of matter

Condensed matter: electronic structure
Condensed matter: magnetism and magnetic materials

Superconductivity is a state in which the usually microscopic effects of quantum mechanics is writ large and has potentially extremely useful real-world applications. Similarly fascinating quantum states of matter abound in modern condensed matter physics. However, while the theories of these systems are often well developed, there are significant gaps in our experimental knowledge about what is actually is happening in these materials. This project aims to figure out what the electrons are doing in these materials at the point at which the transition into the interesting phase occurs. What it is that occurs at the vital tipping point where the ground state is established? Key to this aim in conducting materials is a determination of the Fermi surface, which in many of the most interesting systems is yet to be established. The project will make use of new developments in materials growth and in the provision of ultra-high magnetic fields to explore the electronic properties of a range of novel systems, including cuprate, iron-based, topological and non-centrosymmetric superconductors, as well as other systems that display quantum states of matter. Fermi surfaces will be determined using measurements of magnetic quantum oscillations and angle-dependent magnetoresistance. The electronic and magnetic interaction strengths will be adjusted by doping and/or the application of high-applied pressures and the resulting change in properties investigated. Experimental results will be compared with existing theoretical models as well as those developed during the course of the project. The experiments will performed in-house and at international facilities.